Remote Sensing Data Fusion

Satellite Remote Sensing Data FusionSpace agencies and private organizations have been collecting massive amounts of remote sensing data about Earth's natural and man made systems for more than a decade. We are proposing to explore the operational, infrastructural and legal issues of accessing open and private data from Earth satellites and also to investigate associated data fusion statistical approaches to analysing heterogeneous historical & live datasets.